Bournemouth University and Bluestar Software Limited

To support the improved use of footwear evidence within the criminal justice system both in the UK and overseas, both saving money for UK Taxpayers and improving crime clear-up rates.